Confounded Off Policy Evaluation and Discovery

In many real-world decision-making settings such as healthcare, policy-making, and adjudication we only have access to logged data about the past decisions made. However, we often want to know what an outcome would have been had different decisions had been made. Much of the work towards so-called "off-policy evaluation" has assumed that we observe all relevant variables in logged data. This allows these methods to make confident predictions of how different actions would have created a different outcome. However, this assuming is extremely unrealistic: often there are confounding variables that are unobserved. In this setting there, is extremely limited work on how to evaluate different decision-making policies. Furthermore, that work is based on strict algebraic identities that hold only for very specific types of confounding. In this work we propose to design new numerical optimization techniques that allow for not only evaluating but also discovering optimal policies in the presence of unobserved confounding. Our insight is that most of the prior identities that allow us to mitigate unobserved confounding can be formulated as nested optimization procedures that can be efficiently optimized using ideas from numerical optimization. We will develop a family of tools that reduce confounded optimization to well-known matrix multiplication primitives that can be efficiently computed with modern GPU hardware.Funding Source and Details (if any):Proposed Conditions for entry (if any;please include any courses they are awaiting results on or are going to undertake prior to starting their MPhil/Phd, such as IELTS, MSc or MRes):None to report